Gumbo Software Development, Marketing and Revenue Generation

Gumbo is a recipe search engine that helps people find meals based on the ingredients they have at home (https://gumbo.co.uk). It uses artificial intelligence (AI) to match the contents of people's fridge and pantry with appropriate recipes from the internet, taking into account factors such as dietary restrictions and desired meal type. Gumbo aims to reduce food waste, save people money, and help them navigate the vast number of recipes available online. It is currently free to use, has around 1,000 regular monthly visitors and customer surveys show that our users are delighted with the service.

Gumbo is developed by a micro company called Gumbo Limited, located in Leicestershire, England. We've created a successful minimum viable product and are now seeking funding to further develop the site. The project will involve working with local talent from the creative industries in Leicestershire, including programmers, graphic designers, UX designers, photographers, and videographers. The goal of the project is to improve Gumbo's offerings and position the company for future growth and investment opportunities.Some of the key milestones we've set out in this project include:

* Enhancing the website to offer new features such as user accounts, the ability to search for recipes by estimated cost, options for grouped recipe searches and measurement unit conversions.
* Significantly increasing the number of recipes available for search from 500,000 to 2,000,000\.
* Growing our user base by engaging our desired audience through various digital and social media marketing efforts.
* Generating initial revenue through advertising and affiliate marketing.